CiViL: Common-sense- and Visually-enhanced natural Language generation

One of the most compelling problems in Artificial Intelligence is to create computational agents capable of interacting in real-world environments using natural language. Computational agents such as robots can offer multiple benefits to society, for instance, they can be used to look after the ageing population, act as companions, can be used for skills training or even provide assistance in public spaces. These are extremely challenging tasks due to their complex interdisciplinary nature, which spans across several fields including Natural Language Generation, engineering, computer vision, and robotics.

Communication through language is the most vital and natural way of interaction. Humans are able to effectively communicate with each other using natural language, utilising common-sense knowledge and by making inferences about other people's backgrounds based on previous interactions with them. At the same time, they can successfully describe their surroundings, even when encountering unknown entities and object. For decades, researchers have tried to recreate the way humans communicate through natural language and although there are major breakthroughs during recent years (such as Apple's Siri or Amazon's Alexa), Natural Language Generation systems still lack the ability to reason, exploit common-sense knowledge, and utilise multi-modal information from a variety of sources such as knowledge bases, images, and videos.

This project aims to develop a framework for common-sense- and visually- enhanced Natural Language Generation that can enable natural real-time communication between humans and artificial agents such as robots to enable effective collaboration between humans and robots. Human-Robot Interaction poses additional challenges to Natural Language Generation due to uncertainty derived from the dynamic environments and the non-deterministic fashion of interaction. For instance, the viewpoint of a situated robot will change when the robot moves and hence its representation of the world, which will result in failure of current state-of-art methods, which are not able to adapt to changing environments. The project aims to investigate methods for linking various modalities, taking into account their dynamic nature. To achieve natural, efficient and intuitive communication capabilities, agents will also need to acquire human-like abilities in synthesising knowledge and expression. The conditions under which external knowledge bases (such as Wikipedia) can be used to enhance natural language generation still have to be explored as well as whether existing knowledge bases are useful for language generation.

The novel ways to integrate multi-modal data for language generation will lead to more robust and efficient interactions and will have an impact on natural language generation, social robotics, computer vision, and related fields. This might, in turn, spawn entirely novel applications, such as explaining exact procedures for e-health treatments and enhance tutoring systems for educational purposes.

Potential impact
Autonomous and intelligent systems are becoming prevalent. The International Federation of Robotics reports that in 2017, Europe increased their sales for personal/domestic robots by 25% to about 8.5 million units (value ~US$2.1bn) [1]. They are projecting a growth of 30-35% per year until 2020 for household robotics, which will be responsible for a variety of tasks ranging from repetitive tasks, such as household maintenance, to looking after the ageing population, assisting people with disabilities as well as education and entertainment. The Office of National Statistics reports that the UK's population is getting older with almost one-fifth of the population aged 65 and over in 2016. Additionally, according to the UK Government data, 22% of UK citizens reported a disability in 2016/17, ranging from mobility disabilities to mental health and vision impairments [2]. These challenges open up a plethora of opportunities for care and assistive robots, which are able to effectively communicate with humans of all ages in an intuitive and effective manner. The most intuitive mode of communication between robots and humans is through natural language. The interaction normally takes place in a situated environment, e.g. at home or at work, where the need for recognising and understanding the surroundings is important as well as being able to associate common-sense knowledge to make further inferences.

In addition to the international academic community, other stakeholders will benefit from this research:

- The results of this research will have a long-term influence on new applications with the aim to improve health, well-being, and quality of life as well as enable equal opportunities for education and health for all citizens. For instance, novel health applications will be able to improve people's mental health by offering support and hence reduce the financial burden of health services. Innovative education applications will offer everyone the opportunity to learn, retrain, or upscale skills, for instance, robots used for training by showing and explaining how to perform a task, and provide feedback and guidance by being able to recognise how humans interact with objects.

- The standardisation of natural language generation technologies will provide evidence which will inform public policies at national and international level.

- Social robots will help businesses reduce costs for training, especially in cases where training can be associated with high costs and when precision is detrimental. In addition, by enhancing knowledge and understanding of the underlying technologies, innovative industrial applications will be realised which in turn will create opportunities for high-skilled roles and offer opportunities for foreign investments.

References:

[1] The International Federation of Robotics. WR 2018 Service Robots Executive Summary_revised (accessed June 2019). https://ifr.org/downloads/press2018/Executive_Summary_WR_Service_Robots_2018.pdf
[2] Department for Work & Pensions. The Family Resources Survey (accessed June 2019). https://assets.publishing.service.gov.uk/government/uploads/system/uploads/attachment_data/file/692771/family-resources-survey-2016-17.pdf